Beyond the Epidermis: A practical investiagtion of how cross-cultural and multi-disciplinary influences may enrich contemporary tattooing

Tattooing is increasingly integrating into mainstream culture as a form of commercial art and design but appears to be out-dated in how it is perceived within the context of academia. While research on the discipline has been conducted from a historical and social sciences lens, there is an absence of practice based exploration into enrichment of the discipline. The proposed p[project would offer a unique opportunity to create original processes and outcomes with implications for both the studio collaborator and the wider tattoo industry, expanding demand and appreciation for the art form from a broader spectrum than the traditional audience.